Sheffield Hallam University And Joseph Rhodes Limited

To develop equipment for the continuous production of semi-finished, recyclable off-axis, fibre reinforced, thermoplastic composite sheet materials, suitable for high impact, structural use.